pECM Systems Ltd: Advanced PECM machine tool & Components

Electro Chemical Machining (ECM) has advantages over conventional manufacturing
(milling/turning) i.e. less material waste, able to machine any conductive metal & higher
quality surface finish. pECM systems Ltd (PSL) believe ECM technology could be advanced.
Current cathode development is lengthy & high cost, machined to high surface finish from
materials like copper/tungsten, requires much iteration till final production cathode geometry
is achieved capable of producing finished components.
There are few manufacturers of ECM equipment; machines are typically single axis (machine
one side at a time) & custom built to repeatedly manufacture identical components. ECM
process requires 2-3mm additional material on roughed components, enabling removal of
defects after ECM to achieve final geometry, wasting expensive material.
Pulsed ECM (PECM) offers increased efficiency, improved energy use, better surface
finishing allows components to be nearer net shape pre process, thus less wasteful of
expensive material. This is critical for industries such as aerospace, where expensive alloys
are used.
The problem facing PECM/ECM is that machine tools are bespoke & single axis. PSL believe
that current art can be significantly advanced with the proposed project.